Aston University and Miles Macadam Limited KTP 23_24 R1

To improve the sustainability of the grouts without performance loss and to develop sustainable additives as novel construction materials. To reduce cement and pulverised fuel ash content, an unsustainable by-product of the coal industry, with more sustainable and environmental constituents.